Aston University And Partners for Endoscopy Limited

To develop a range of cost-effective endoscopy equipment that would reduce the risks and costs of reprocessing and contribute to significantly improved patient safety.